REVISED Volta Prototype Application

Development of a prototype Volta wave energy converter. Commercialisation has not yet been achieved in the wave energy sector. Volta addresses the
majority of the barriers: rugged and simple, reduced mooring and PTO costs, easy to scale up, semi-skilled labour, international applicability, rapid deployment. Volta converts the surge motion of ocean waves into useful electrical energy in a novel and sustainable way. The waves oscillate multiple flaps along a submerged, semi-flexible, central spine. These pump seawater to a hydroelectric turbine which efficiently coverts the power to electricity.
This project concentrates on a small scale device which is targeting private power users, such as isolated settlements, marine installations and eco beach resorts.